NEMATODE

Flexible ICs (FlexICs) introduce intelligence and interactivity in form-factors that don’t currently exist in the marketplace. Existing applications targeted by PragmatIC include electronics in packaging, high-frequency RFID and near-field communications (NFC), and temperature sensors. Each of these sectors represents a multi-billion dollar global opportunity, with FlexICs accounting for 30-40% of the value. The enhanced functionality enabled by the project enables even larger market opportunities to be addressed. The objective of this project is to produce an amorphous oxide NMOS circuit on a flexible substrate incorporating a 1-byte (8 bit) Write-Once-Read-Many non-volatile memory based on Phase Change Materials (PCM). PCM have been successfully implemented in recordable CD and DVD technologies, and this project will adapt the technology for flexible electronics. Applications include traceability of pharmaceuticals through intelligent packaging, smart logistics and product authentication (to protect against counterfeit goods). The project further supports regional development of electronics manufacturing in North-East England, building on many decades of activity in this field.